Ghana Open Finance Feasibility Project

Hoola's mission is to increase financial inclusion in developing countries through Open Finance, smartphones and innovative technologies.

In the UK we take financial services for granted. 98% of adults have access to bank accounts and financial services through a credit history built up over time.

But in developing countries this isn't the case. A credit history, or even basic identification like a birth certificate, can be difficult to obtain or may not even exist. As a result, an estimated 33% of adults in developing countries are unbanked - a staggering 1.7 billion people worldwide. This impacts small & medium businesses, with their exclusion resulting in an estimated $5.2 trillion global annual finance gap.

This shouldn't be happening. Innovative technology like AI has already revolutionised some non-financial industries, while smartphone adoption is growing and allowing more consumers to access basic services from virtually anywhere.

Our mission is to help consumers improve their financial literacy and credit worthiness, providing them with access to at least basic financial products & services. Not only will this benefit individuals, it will have a profound and positive impact on society as a whole through providing financial stability and opportunities to invest, create jobs and improve living standards.